University of Liverpool: Cross-disciplinary research for Discovery Science

This award will be used to fund activities which will help the academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries and bring about new knowledge in environmental sciences.